Low cost, long life water sterilisation reactor development using general lighting LEDs and photosensitizer loaded surfaces.

Development of a low cost and long life water sterilisation reactor based on photosensitizers and LED light to provide pathogen free water for drinking and general use at a flow rate of up to 10 litres per minute. Reactor will covently bond the photosensitizers to the internal surfaces and control the flow path of the water to ensure maximum exposure of the water to the reactive oxygen species released from the photocatalytic process to achieve the sterilisation.